Protein Aggregates in Ageing

Protein aggregates play a fundamental role in ageing and the disruption of protein homeostasis. Many proteins implicated in these processes are intrinsically disordered in their native states and can aggregate to produce amyloid structures with a common beta sheet structure. Once formed, these beta-sheet aggregates are thought to be damaging to cells by common mechanisms that involve disruption of the cell membrane and influx of calcium. This damage also spreads from cell to cell by mechanisms that are not well understood.

We have developed new biophysical methods to study picomolar concentrations of protein aggregates without the need to attach fluorophores. This projects aims to use these methods to quantitatively study the seeding and spreading of protein aggregates in cells using model systems based on tau and alpha synuclein. The experiments will provide new detailed and quantitative information that will allow us to determine:
(i) the extent of amplification of aggregates in the recipient cells;
(ii) which size and structure of aggregates are most effective at seeding aggregation in cells;
(iii)what aggregate concentrations are required and how fast amplification occurs.
This will provide new insights into the possible mechanisms of amplification and spreading, and why these processes may become more efficient with increasing age.